Automation of Quality Inspection Process

This project will develop new measurement techniques (instrumentation and processes) with a higher degree of automation. The early focus on these new techniques and measurement technologies will ensure high productivity processes are established at an appropriate pace to support rapid growth for the business. This work package will be developed by Senior Aerospace BWT working in partnership with the National Physical Laboratory.